Silencing RNAs: organisers and coordinators of complexity in eukaryotic organisms (SIROCCO)

Technical abstract
The onset of flowering in Arabidopsis is controlled by a complex genetic network with many endogenous and environmental input pathways. FLC is a major repressor of flowering whose expression is repressed by endogenous and low-temperature signals. FLC is mis-regulated in mutants defective in RNA silencing, implicating both siRNA and miRNA involvement in FLC repression. The Dean lab contribution to SCIROCCO will systematically define all the RNA silencing pathways that regulate FLC throughout development and will define whether the RNA silencing components function in the known pathways involving RNA processing and chromatin regulation or in novel FLC regulatory pathways. Work will include detailed expression analysis of FLC fusions, epistasis analysis and molecular characterization of FLC sense and antisense transcripts and chromatin modifications.